Photobiocatalytic Platform for the Light-driven Kinetic Resolution of Racemic 1-Phenylethanol

Photobiocatalysis has emerged as a novel concept to exploit the high energy conversion efficiency of photocatalysts for the utilization of light in combination with the high efficiency and selectivity of enzymatic catalysis. PhotoChirality will pioneer a photobiocatalytic platform designed for the light driven kinetic resolution of racemic 1 phenylethanol, a high demand chiral alcohol for the chemical industry. PhotoChirality surpasses the state of the art by incorporating redox polymers to leverage from the benefits of using mediators to improve charge extraction from the photocatalyst and enhance its transfer towards the biocatalyst. The technology efficiently exploits the light driven charge separation at a carbon nitride photocatalyst for the direct oxidation of 1-phenylethanol into prochiral acetophenone followed by the utilization of the extracted photoexcited electrons for the subsequent enantioselective reduction of the acetophenone using a NADPH dependent alcohol dehydrogenase. The required costly NADPH cofactor is thereby in situ regenerated by co-immobilized ferredoxin NADP+ oxidoreductase using the extracted photoexcited electrons. The closed electron transfer system followed in PhotoChirality does not require the use of sacrificial electron donors, uses catalytic amounts of NADPH and benefits from the enhanced reaction rates generated by the confinement effect. Redox polymers in PhotoChirality allow the co-immobilization and efficient electron transfer between photo- and biocatalysts on a single photocatalytic particle for the continuous one pot kinetic resolution of 1-phenylethanol. The concept of PhotoChirality can be extended beyond chiral resolution in the future through the combination with other redox enzymes enabling applications for CO2 reduction, H2 evolution, N2 fixation, etc. PhotoChirality provides the basis for a step-change in green chemistry and firmly aligns with the frameworks for global sustainability.